Development of a Novel Method for the Rapid Characterisation of Helicopter Aero-acoustics

The proposed project aims to build a Reduced Order Model (ROM) capable of synthesising the noise hemispheres as functions of pertinent vehicle design parameters and operating conditions. A novel computational framework will be developed for helicopter noise hemisphere generation by integrating a series of validated Cranfield tools for rotor aero-mechanics and acoustics. A non-linear "free-wake" rotor model will be adapted to capture Blade Vortex Interaction (BVI) noise. This model will be extended to resolve the simultaneous evolution of the main and tail-rotor flow-fields, including the impact of the fuselage on the potential flow field. The acoustic model will be modified to be able to predict noise-hemispheres based on the combined free-wake flow solution of the main and tail rotor flows. This framework will be used to generate series of databases of noise hemispheres for a range of rotor architectures as functions of design parameters and operating conditions.